Interactive Web VR Project

Interactive Virtual Reality (VR) environments are changing the way we experience the world, yet access to VR is limited by expense and complexity (for end users and the creative industry).

Graceful Monkey will develop an innovative mid-market, interactive Virtual Reality system which enables users (such as learners, gamers and consumers) to experience and control virtual environments on their mobile devices, laptops or games consoles for the first time without the need for high-end VR hardware. Thus opening up VR environments to millions more people/brands worldwide.

The system has many applications in the creative industries and beyond such as:

* Interactive virtual stores (vCom AKA Virtual Commerce)
* Virtual/hybrid events and product launches
* Training and enablement spaces
* Immersive cinema/theatre experiences for people with disabilities
* Innovative income generation opportunities in the Metaverse e.g. online shopping screens/ad inventory
* interactive immersive art galleries
* Interactive movie/game scenes
* interactive virtual workspaces

This project will combine new and existing technology in innovative ways to create a cost-efficient and quick solution to this problem. It will also further the groundwork to position the UK as a global leader in XR technology, create more jobs and help to make education, employment opportunities and arts/culture more accessible for all.